Negotiating female authorship at the fin de siècle

This thesis examines representations of authorship in fin-de-sie'cle women's fiction, exploring the complex intersections of gender, creativity and identity within a rapidly evolving literary landscape. The late nineteenth century, a critical period for the professionalisation of authorship and the advancement of women's rights, was marked by intensified debates about the relationship between art, morality and commerce. I argue that women authors engaged with these debates by critiquing the parasitic nature of male artistic inspiration, linking the male artistic temperament with psychic domination and presenting triangulated relationships as a means of regulating this force. These writers destabilise the gendered binary opposition of male creative genius and female muse, reimagining the muse as a figure often rejected, othered and decentred from her position of creative authority. The fin de siècle saw a significant rise in literary portrayals of female artists. However, critical attention has often framed the female Kunstlerroman as a sub-genre of New Woman fiction, privileging narratives with subversive feminist protagonists and sidelining more nuanced portrayals of women's struggles in the literary marketplace. This thesis draws attention to less-well-known novelists such as Mary Elizabeth Coleridge, Mary Linskill, Frederika Macdonald and Charlotte Riddell, recovering overlooked narratives that highlight the challenges and anxieties surrounding female authorship in a patriarchal literary establishment. These works closely examine the failure of women writers to achieve artistic or pecuniary success, revealing deep-seated anxieties about the undervaluation, appropriation and erasure of women's creative labour. I argue that women writers mapped the multifaceted power dynamics of Victorian motherhood onto the female artist's quest for creative control, advocating for women's creative autonomy and asserting the unique value of women's art.